Cloud Based Digital Forensics Gateway - DFG

PROJECT NUMBER: 101066
PROJECT TITLE: Cloud Based Digital Forensics Gateway - DFG
PROJECT DESCRIPTION
Investigating new methods and techniques for delivery of Forensic Cloud Computing and the merging of Forensic Techniques
PROJECT PARTICIPANTS
Forensic Pathways Ltd
D2 Network Associates Ltd
Staffordshire University